Spatialising the interactions between people, animals, volcanic hazard and local perceptions & responses in Mexico ..

Spatialising the interactions between people, animals, volcanic hazard and local perceptions and responses in Mexico - are there context-specific differences between urban and rural sites at risk from Popocatepetl volcano?

This research will assess the context-specific, spatial impacts that animals and animal-keeping
exert upon people's perceptions of, and responses to, continuous volcanic hazards. A comparison
will be made between urban and rural sites at risk from Popocatepetl volcano in Mexico.
Semi-structured group interviews, participatory hazard mapping, and a georeferenced household
survey will be used to ask questions about animals, animal-keeping, chronic volcanic hazard
impacts and risk perceptions.
Multivariate spatial analysis of household survey and participatory hazard mapping data, alongside
physical hazard and census socioeconomic data, will be used to identify key spatial relationships
related to the 'animal factor', that may be utilised to target local volcanic risk reduction approaches
for the future. Local knowledges about hazards will be disseminated back to observatory
institutions, to further the scientific understanding of continuous volcanic hazard impacts. Results
will also be disseminated back to studied communities via education initiatives, to enable contextrelevant
risk reduction.